New Cavendish Laboratory

Rebuilding the Cavendish Laboratory will deliver a state-of-the-art physics laboratory and enhance its unique status as one of the world's premier laboratories. The new, expanded Laboratory will provide leadership and support for the physics community in the UK as a whole, acting as a true national asset as a University-based national facility for physics. It will support the endeavours of all UK physics departments through collaborations, the provision of fellowships and other initiatives to make facilities in the Cavendish available to the wider physics community.

Potential impact
Please see the Draft Benefits Realisation Plan which is included in the Attachment to this application.